Beyond the Replication Crisis: Examining and Addressing the Group-to-Person Generalizability Problem in the Psychological and Social Sciences

Replicating scientific results is paramount for the credibility of the sciences. The psychology reproducibility project attempted to directly replicate 100 studies from leading psychology journals. Overall, 36% of the replications demonstrated significant results (Open Science Collaboration, 2015). Efforts to replicate 21 social science studies from the journals Nature and Science revealed an overall replication rate of 62% (Camerer et al., 2018). These replication projects have highlighted the need for improved research practices, methods, and norms. Journals, editors, and reviewers now commonly require larger samples and encourage and/or recognize the importance of replication and open-science practices such as open-access data, pre-registrations, and improved statistical approaches like the use of mixed-effects models in order to allow generalizations across stimuli (Korbmacher et al., 2023). While the credibility revolution is encouraging, it should be noted that these efforts relate to group-level effects. However, group-level effects cannot necessarily be generalised to the person-level (McManus, Young, & Sweetman, 2023). That is, it may be possible to find replicable, group-level effects in the psychological and social sciences, but these effects may not describe more than a (sometimes very) small minority of the sample/population (McManus et al.). The proposed doctoral research aims to examine the extent of this group-to-person generalisability problem and provide researchers with more tools for addressing it.